Strife unto Nihility: Androcide, Mental Illness, and the Denied Dialectics of Black Male Liberation

"Materialising as a synthesis between Philosophy and the psychological sciences, my work upholds that the psychopathologising of Black masculinity not only belongs to the androcidal continuum of dehumanising practices rendering justifiable the extermination of Black men under white supremacy, but also functions as a conceptual tool facilitating the systematic silencing of their dialectics of liberation within hegemonic academic discourse. Through an interdisciplinary approach grounded in the paradigm of Black Male Studies, and emphasising the contribution of empirical research findings to Philosophy, I actively confront these racist stereotypes masquerading as theory. In doing so, I seek to introduce a radical reconstruction of the historically-misinterpreted concept of "Black rage" as a cogent reaction to colonial oppression and effective revolutionary catalyst."